Genomic causes and consequences of hybridisation in the British flora

We lack an understanding of the causes and constraints underlying the outcomes of hybridisation, and therefore have limited ability to predict how species redistribution due to climate change will negatively affect native species. This project will help fill this gap with important consequences for understanding biodiversity and conservation planning.